SmartStickers: Revolutionary bio-degradable and recyclable self-adhesive stickers to instantly kill Covid-19 and other viruses within seconds.

Smart Separations Ltd. (SSL) is a rapidly developing UK-based SME that was founded by Hugo Macedo, a chemical engineer with a PhD from Imperial College, London. COVID-19 has resulted in a global economic crisis, particularly with the lockdown that has been ongoing for several months. Measures are now being eased and office workers are gradually returning to work and sharing surfaces and objects with their colleagues. These surfaces could be contaminated, as they are accessible to everyone. Therefore, the easing of the lockdown measures has resulted in new outbreaks of the disease. SSL aims to apply its innovative antimicrobial coating, ViraTeq, to the surface of biodegradable and recyclable self-adhesive polymers (Smart Stickers). This will be deployed in public spaces, offices, transports, etc.